The Lived Experiences of Working-Class Chinese and Anglo-Chinese in London, Liverpool and Manchester, 1906-1946

This project will focus on the Lived Experiences of Working-Class Chinese and Anglo-Chinese in London, Liverpool and Manchester, 1906-1946